Skindar: Skin disease prevention using LiDAR

Melanoma skin cancer is the 5th most common cancer in the UK, responsible for thousands of deaths per year, however a high majority of cases are curable if they are diagnosed and treated early enough.

Using various new technical innovations, we aim to reduce skin cancer incident rates with self-driven early detection and prevention, via an accessible, intuitive and consumer focused solution.

We highlight the key points of difference of our technical innovations against the current state-of-the-art, as well as providing detailed information on the problems we are solving in our specific area of innovation.

Our project offers various benefits, including economic and societal, which have the potential for widescale positive impact.